A-BioMe: Automated BIOdiversity MEtrics network enhances biodiversity surveillance

The A-BioMe project is a collaborative industrial research project to extend the use of Agrisound automated insect monitoring system to give wider biodiversity, landscape and environment information. The envisaged product will be the first fully-automated acoustic landscape monitoring system - a maintenance-free device to be deployed in remote locations and uses bespoke audio analysis algorithms to automatically generate and report a range of biodiversity metrics. These metrics will be combined and contextualised as part of a wider surveillance network made accessible via Agrisound web-based platform supported by unique AI-driven environmental characterisation.